University of Portsmouth Higher Education Corporation and Fitbakes Limited KTP 22_23 R2

To establish and embed capabilities in new product development, formulation, packaging and manufacturing development enabling long product shelf-life, underpinned by science.